Global opportunities in image guided robotic surgery

Cancer Research UK has revealed that in the UK alone in 2013 there were in excess of 330,000 cancer

diagnoses. X-ray CT, MRI and Linac systems are widely used in cancer radiotherapy planning and

treatment. Medibord Ltd produces patented radiotherapy positioning products which are used by

healthcare professionals worldwide to accurately and reproducibly locate and treat a patient’s cancerous

cells which is critical for effective treatment. Based on technical and market research Medibord has

identified a potentially significant product enhancement which could further enhance the long term

outcomes for patients through the use of robotic surgery.